New manufacturing methods for coated textile products (improving performance, productivity and profit)

The wearable shelter, a one-man tent and waterproof jacket has been developed by Zelter to provide a weight saving alternative safety product to a tent and waterproof jacket. The product has already seen commercial sales in the outdoor product and military markets. It incorporates a number if innovative concepts including the use of inflatable support in place of poles to reduce weight and for ease of carriage, as well as the ability to convert it into a waterproof jacket through use of studs and zips. Currently construction uses manual stitching and RF welding, which makes manufacture in the UK difficult due to labour costs and limits design flexibility. This project will develop and assess use of laser cutting and welding to produce a demonstration product and provide the information required for automated production equipment to be designed and installed.